Operating system for on demand personalised learning and teaching (Tutorbloc)

UK private tuition market is valued at over £2 billion and is growing at a compound annual growth rate of around 8% with the average hourly cost for a lesson being £30\. Looking deeper into the details, 27% of 11-16-year-olds (approximately 770,000) have received private tuition at least once across England and Wales to help improve their confidence, subject knowledge and exam technique. However, it's a hugely inefficient & fragmented market---hundreds of local learning centres/tuition agencies and large online directories that are plagued by outdated systems, charge excessive commissions, lack transparency and place minimal emphasis on safeguarding. The main barrier for such providers to embrace advanced technology stems from the fundamental shift in business model and operations as well as lack of staff time and digital expertise. As traditional agencies and online directories are under increasing financial pressures, technology solutions are fundamental to the sector's future success.

Tutorbloc can answer this need by bringing to market a highly scalable and cost-efficient mobile application based on disruptive technologies and team's expertise in the fields of education, software engineering, user experience design, and product marketing. Tutorbloc will deliver a full-stack digital platform that has instant lesson booking & management functionality; robust data security and identity verification; seamless payment integration; advanced analytics as well as inbuilt video conferencing. The objective is to empower parents with the tools to safely and quickly find subject experts when their child needs support, and tutors with the technology to crunch day-to-day administration so that they can focus all of their efforts on teaching.